Vectors on Heat Islands: Assessing Urbanisation and Microclimatic Effects on Mosquito-borne Disease Risks

Vectors on Heat Islands: Assessing Urbanisation and Microclimatic Effects on Mosquito-borne Disease Risks